Quantum searches for fundamental scalars

The Standard Models of Particle Physics and Cosmology are unable to explain the nature of the two most dominant components in our universe, dark matter, comprising 25%, and dark energy comprising 70%. The introduction of additional light scalar fields has been proposed as a candidate for both of these components and understanding the allowed properties and phenomenology of such scalars is now a key topic of cosmological research. New light scalar fields mediate new long range fifth forces which can affect the motion of test particles. This project will explore the constraints that can be put on such theories from near future experiments using high precision quantum technologies, for example atom interferometry, as well as developing proposals for new experiments exploiting the complex phenomenology of such theories to enable detection.